Momentum-state quantum computer (CDT-QTE)

The interactions between cold quasi-2-level atoms and the optical field of counter-propagating laser beams allow a new type of quantum computer based upon the ladder of momentum states that the atoms can occupy and their representation as binary numbers. As a computational device, this quantum computer would be terrible, for its size scales exponentially with the number of qubits. However, all information has a physical manifestation, and the value of the momentum-state quantum computer is that it allows complex physical manipulations to be designed from simple operations - for example, the combination of individual laser pulses into complex sequences that cool an atomic cloud by halving each atom's velocity.

In this project, you'll demonstrate the momentum state quantum computer for the first time and characterize it experimentally, by combining a new laser system for higher intensities with optimal control pulses designed to maintain fidelity throughout the pulse sequence. In doing so, you'll develop skills and expertise in quantum technologies, atomic and laser physics, photonics, imaging, digital modelling, control and instrumentation.